To investigate the feasibility of using radiation to inactivate virus for vaccine formulation.

Covid-19 pandemic has highlighted the importance of vaccines and the needs for faster, economically affordable and safer
vaccine development methods. Vaccines prevent an estimated 3 million deaths/year worldwide but a further 1.5 million
lives/year could be saved with better vaccines and wider coverage (Wellcome). Ionizing radiation could provide an
alternative option with significant benefits compared to current vaccine formulations. The concept relies on using ionizing
radiation to inactivate the virus by damaging its RNA material without destroying the key epitopes or its structural integrity
(retaining therefore the full breadth of antigens targets). Simulations have confirmed that this could be achieved with an
optimum selection of radiation quality and dose. The inactivated virus would then be used in combination with an adjuvant
to stimulate the immune system response. The project will assess the efficiency of different radiation modalities in virus
inactivation, establish dose response curves, develop sample radiation-vaccines and compare their efficacy against
chemical and other conventional vaccine modalities using a range of biological systems. Cost-effectiveness and ease of
manufacturing, including access to radiation facilities and transport, will also be addressed.